University of Lincoln and Fastnet Fish Limited KTP 25_26 R3

To deliver a first to market carbon measuring tool that provides carbon data by product to customers at point of sale, showcasing the carbon credentials of Fastnet's supply chain.